Cybersecurity Protel Health

ProtelhealthLtd are developing unique web-based services to support manufacturers of assisted living technology. As this is web-based, cybersecurity is a critical concern to our customers and end-users, and this application would allow us to secure the specialist skills to build confidence whilst safe-guarding the safe and continuous operation of these services.